rabbit damage

In this project we will investigate, under controlled conditions, whether a foliar spray containing trace elements is effective against animal feeding patterns. In the project we will gain a greater understanding of how the product works and the best protocols for application.